Modeling Idiomaticity in Human and Artificial Language Processing

This project will develop computational models with the ability to recognize and accurately process idiomatic (non-literal) language that are linguistically motivated and cognitively-inspired by human processing data. Equipping models with the ability to process idiomatic expressions is particularly important for obtaining more accurate representations as these can lead to gains in downstream tasks, such as machine translation and text simplification. The originality of this work is in integrating linguistic and cognitive clues about human idiomatic language processing in the construction of models for word and phrase representations, and in integrating them in downstream tasks.

The main objectives and research challenges of this project:
1:To explore cognitive and linguistic clues linked to idiomaticity that can be used to guide models for word and phrase representations
2: To investigate idiomatically-aware models.
3: To explore alternative forms of integrating these models in applications and to develop a framework for idiomaticity evaluation in word and phrase representation models.
4. To release software implementations of the proposed models to facilitate reproducibility and wider adoption by the research community.

This proposal targets a crucial limitation in standard NLP models, as idiomaticity is everywhere in human communication, with potential benefits to various applications that include natural language interfaces, such as conversational agents, computer assisted language learning platforms, question answering and information retrieval systems. As a consequence we anticipate the proposal will have a wide academic impact in the community. Moreover, enabling more precise language understanding and generation also has the potential of enhancing accessibility and digital inclusion, through promoting more natural and accurate communication between humans and machines. We intend to demonstrate the additional potential benefits of these models through interactions with our external collaborations, including by means of an advisory board. The board will include other academics and industrial partners working on related topics, such as, Dr. Fabio Kepler (Unbabel Portugal, for machine translation), Prof. Mathieu Constant (Université de Lorraine, France, for parsing and idiomaticity), Prof. Lucia Specia (Imperial College, UK, for text simplification) and Dr. Afsaneh Fazly (Samsung, Canada, for idiomaticity).

This proposal targets a crucial limitation in standard NLP models, as idiomaticity is everywhere in human communication, with potential benefits to various applications that include natural language interfaces, such as conversational agents, computer assisted language learning platforms, question answering and information retrieval systems. As a consequence we anticipate the proposal will have a wide academic impact in the community. Moreover, enabling more precise language understanding and generation also has the potential of enhancing accessibility and digital inclusion, through promoting more natural and accurate communication between humans and machines. We intend to demonstrate the additional potential benefits of these models through interactions with our external collaborations, including by means of an advisory board.

Potential impact
Correctly representing and treating idiomatic expressions can have a positive impact on the accuracy of NLP applications such as machine translation (MT), text simplification (TS), text summarization, dialog systems, among others. Consequently, we anticipate an impact on the following areas:

- Economy
NLP service providers are highly interested in providing accurate outputs in order to avoid misleading their users, which can result in liability for these providers. In this project we will focus on two downstream applications, text simplification and machine translation, which are available as stand-alone commercial platforms. However, there is a large variety of products that also involve understanding and generating natural language, such as conversational agents and digital assistants, which can be found around the world in software and hardware including commercial websites, computers, mobile phones and other portable devices, car navigation systems, etc. As the users' trust on NLP applications increases, their economic value also increases, therefore, our approaches can positively impact the NLP industry.

- Society
As text simplification and machine translation reach millions of users worldwide, advances in idiomatic language processing has the potential of bringing a positive impact by improving their experience. We address both tasks, however, the results of this project have a high potential to improve the reliability of a larger variety of NLP downstream tasks, providing users with more accurate and human-friendly interfaces. This can also enable low-advantaged or vulnerable users, such as non-native speakers of English or low-literate individuals, to fully access and comprehend information that contains idiomatic expressions.

- Knowledge
This proposal targets a fundamental limitation in traditional NLP approaches that needs to be adequately addressed in precise language technology. As a consequence, we anticipate publication of the resources and methods developed together with results obtained in high profile NLP conferences. Moreover, to enhance reproducibility of results and to promote reusability of resources, we will make them available in the project dedicated website and Github repository. This project that will focus on analysis, modelling and application has the potential to encourage discussions about responsible innovation and ethics in NLP.

- People
This proposal has the potential for helping to establish the careers of both the Sheffield PI and Co-I, bringing enormous positive impacts on their careers. It will enable the PI to use her previous experience coordinating projects in Brazil, to establish a research profile in the UK and solidify her position in the field, while using her research expertise to address an important shortcoming in current language technology. This EPSRC grant will be instrumental in allowing both the Sheffield PI and Co-I to build a collaboration network, advance their research and demonstrate a successful project delivery in the UK for securing further funding. It will also enable the RA to work on a well-established fast-growing NLP group, one of the largest in Europe, with connections to the NLP and ML main centres around the world. Him(er) will also benefit from knowledge exchange with the PI and CO-Is, working on a relevant NLP topic. BSc and MSc students may also benefit from this project, as we will propose small projects related to this topic.